To what extent does the Lawn Tennis Association use evidence-based policy making in the design, implementation and evaluation of policies to cultivate

This project will examine the Lawn Tennis Association's (LTA) approach to utilising evidence-based policy making across the design, implementation and evaluation of policies to increase participation amongst underrepresented groups. The study responds to the struggles that organisations such as the LTA have faced in addressing inequalities in participation and the limited previous research that has considered the extent to which they realise stated aspirations for evidence-based policy making in doing so. The study design involves case studies of four flagship LTA policy programmes for widening participation among unrepresented groups. The study will employ a multidimensional realist methodology drawing upon Cartwright and Hardie's (2012) vertical and horizontal search strategies and Pawson's (2006) Context-Mechanism-Outcome framework to collect and analyse data respectively. Documentary and interview data will be obtained for each of the four policy programmes. Documents to be reviewed will include board papers, workstream minutes, and other sources such as demographic data. Interviews will be undertaken with different agents involved in each of the four policy programmes, including policy architects, those involved in implementation and a sample of stakeholders across different tennis venues. Synthesising data drawing on Pawson's (2006) Context-Mechanism-Outcome framework will enable consideration of the extent of evidence-based policy making as the LTA seeks to introduce new ideas and opportunities (mechanisms) in different social and cultural conditions (contexts). Ultimately, this methodology is suited to addressing existing gaps in understanding at the nexus of priorities of evidence, learning and sports policy participation objectives.